The other side of the pond: seeking 'net gains' by overcoming stressors to UK wetlands, informed by decades of experience in the USA

The project will explore how to achieve 'no net loss' or ideally 'net gain' of wetlands using regulatory instruments. Wetlands face multiple physical and chemical stressors when impinged upon by development activities (such as urbanisation); or face being cleared entirely. Net environmental outcome policies seek to prevent or reverse the impacts from these stressors. Achieving this is a challenge not only in the US and particularly the UK - where associated new legislation is coming into effect over the coming years, and where this research will directly influence policy and practice - but also increasingly in many other countries too, as they seek to meet the goals of the Kunming Montreal Global Biodiversity Framework ('halt and reverse biodiversity loss'). We will assess characteristics of successful US net impact wetland policies (for a range of development stressors), the extent those match characteristics of emerging UK wetland projects, and provide recommendations to ongoing UK policy development.